Highly Diabatic sting-jet windstorms: emerging dynamics, future change and hazards (HDstorms)

HDstorms is an ambitious project that will reveal the dynamics, future changes and hazards of Highly Diabatic Sting-Jet windstorms (HD-SJ windstorms), an emerging class of high-impact mid-latitude storms anticipated to become more frequent in future.
Windstorms, i.e., intense mid-latitude storms producing strong surface winds, repeatedly cause severe damage and loss of life. There is evidence that the most intense and impactful windstorms will become increasingly frequent, particularly over northwest Europe and the UK. Their character is also expected to change, with moist (“diabatic”) processes, such as the condensation of water vapour that leads to cloud formation, becoming more important for windstorm growth. Highly diabatic intense windstorms are particularly likely to contain “sting jets”, airstreams that can produce extremely damaging surface gusts as they accelerate while descending from the clouds at the back of the storm.
Sting jets are often found in analyses of the most damaging UK and European windstorms. Small and transient, sting jets are challenging to predict and not resolved by standard global climate models, which therefore underestimate the hazards of HD-SJ windstorms. Storm Ciarán (November 2023) is a recent example of a severely damaging HD-SJ windstorm that affected the UK and northwest Europe, causing multiple fatalities and the loss of electricity for 1.2 million people in France.
The crucial investigation of this emerging class of high-impact windstorms is now even more timely as:

novel windstorm observations will be available by the start of HDstorms thanks to an international field campaign;
state-of-the-art climate simulations currently being completed and available to HDstorms will include case studies simulated with limited-area weather models with grid-point separation close to a km (“km-scale”), thus resolving sting jets.

In HDstorms I will perform a detailed, “High-Definition”, analysis of HD-SJ windstorms by applying the mechanistic approach that is needed to understand the processes governing these windstorms and assess their present and future threat. This analysis will be made possible by the synergy between my unique expertise and that of a wide range of UK and international partners.
Specifically, I will:

characterise the climatological properties and preferred development pathways of HD-SJ windstorms;
uncover the mechanisms linking vigorous cloud processes with (a) explosive windstorm intensification, (b) generation of sting jets, and (c) ability of damaging winds to reach the ground. I will do so by applying a variety of novel analysis methods on model data, including km-scale simulations that I will perform using the UK Met Office weather forecasting model. For selected cases, I will run the model in sub-km-scale configuration, for its first application to windstorms;
verify the expected frequency increase of HD-SJ windstorms and illustrate their future changes using state-of-the-art climate model data. I will explore the effects of a warmer ocean surface by producing cutting-edge km-scale windstorm simulations with coupled atmospheric and oceanic forecasting models.

Within HDstorms, I will apply this new knowledge to:

assessing benefits of Artificial Intelligence (AI) by evaluating the performance of AI weather prediction models in simulating present and future HD-SJ windstorms and examining AI-based methods of identifying sting jets reaching the ground;
collaborating with Met Office forecasters to develop a HD-SJ windstorms early-warning tool, leading to more timely and accurate forecasts;
analysing changes in windstorm footprint and severity as highly diabatic events become more prevalent, therefore improving insurance risk evaluation and preparedness for the energy, transport and water sectors.